University of Ulster and Carecall (NI) Limited

To develop a new technology platform to offer access to mental health screening and support to employees of companies at risk of secondary traumatic stress as their job involves curating disturbing digital media